IRIS Service Provider Call for Year 1 (additional funding)

Additional funding related to ST/S002804/1.

Refer to the Business Case for eInfrastructure for the exploitation of the UK National Facilities and STFC Frontier Science programmes